Fleet AI Recharging (FAIR)

Electric HGVs are the leading technology solution for decarbonisation of the road freight sector and will be essential for the UK to meet net zero commitments. However, the commercial viability of eHGVs for fleet operators is unclear, particularly as energy costs rise.

To ensure the optimum total cost of ownership, and improve the commercial viability of eHGVs, a fleet operation energy management solution is needed.

The FAIR project involves the development of an AI-based solution to accurately predict journey energy demand, thus enabling decisions about fleet smart charging, with trade-offs between required energy, vehicles stop times, and energy tariffs. The solution will be integrated into Syselek's EnergyConnect platform and demonstrated with pilot customers.